Oscillation studies at T2K and Future Long Baseline

The student will will work with data from the T2K experiment to understand uncertainties for making neutrino oscillation measurements, especially those coming from neutrino cross section uncertainties, and implement strategies for reducing these uncertainties. These will then be used in oscillation measurements. The student will also work on understanding techniques for systematic uncertainty reduction for future long baseline neutrino experiments including hardware work and sensitivity studies for oscillation measurements.